Reinforced-concrete half-joint structures

A concrete half-joint is a structural component whose behavior is not well understood, it presents several problems related to safety of design methods, durability, accessibility for inspection and strengthening. Several bridges with half joints have collapsed in the past causing injuries and fatalities and the wide use of this component represents a serious risk for the community.
Experimental tests on large-scale specimens and numerical analysis will be carried out to study the structural behaviour of this type of joint under different types of loads, the effects of concrete degradation and reinforcement corrosion on the overall capacity, in order to develop analytical tools to better assess existing structures and design safer and more efficient new structures.